Compact loudspeaker arrays for 3D sound reproduction

Loudspeaker arrays are a hot-topic in audio signal processing. Their use for 3D audio and multi-zone audio reproduction has received much attention from both the academic community and industry. The Virtual Acoustics and Audio Engineering team at the ISVR has developed a significant expertise in this field, evidence of which is provided also by the research grants and industrial contracts that have been recently awarded to ISVR (current research budget in this field >£2M). Distributed arrays are widely used for surround-sound reproduction, but compact loudspeaker arrays have recently attracted much industrial interest, especially for their application as sound-bars or accessories for portable devices. ISVR has developed, in conjunction with the University of California, San Diego, a novel technology for near-field 3D audio reproduction using a small (20cm) loudspeaker array. This technology has been licensed to ComHear, a Californian start-up company, which is developing products that implement this technology. The latter is very effective for near-field reproduction (array-listener distance <1m) but it is not yet applicable for soundbars, where the listener is located at a larger distance. The improvement and far-field extension of this 3D audio technology is the objective of this project. This presents a number of interesting research challenges: firstly, the independent control of audio signals delivered to left and right ears of the listener, required for binaural audio delivery, is very hard to achieve when the listener is not close to the array. Furthermore, the listener may not be located directly in front of the array, so the listener must adapt to the listener position. The room reverberation, which does not play a major role for near-field arrays, should also be taken into consideration in this case as it may degrade the system performance. These are some of the challenges that will be faced during research project, the solution of which will require the development of new signal processing strategies and array design solutions. This project is of great interest for ComHear, which has expressed their intention to provide some financial support to this project.